Manchester Metropolitan University and CoolKit Limited KTP 21_22 R2

To develop strategic management capabilities that will enable the development of a first in industry mass customisation business model to improve operational performance.